LEGIT: Media for Open Governance

LEGIT: Media for Open Governance makes the case that all voices should participate in conversation around legislative material. The LEGIT project brings legal information about new and proposed Bills in India to relevant communities, opening up spaces for discussion and the creation of imaginative solutions through media production. Sound, video and animation translate the distant voice of legal text into more engaging forms. Production workshops and tactical media approaches encourage new points of view to be articulated and listened to. LEGIT researches how media and new technologies might be used to encourage active engagement with open governance in India, placing frequently updated information gathered from other websites alongside media works and open commentary.

Legal writing remains aloof, accessible mostly to specialists. Much of the legal writing in India is in English, a diverse country of twenty-two official languages and approximately 398 living languages, further encouraging potential audiences to disconnect from its content. The "opening up" of legislative material is therefore facilitated by workshops in close cooperation with community members, helping to guide participants in playful and creative explorations of topics under consideration by proposed or recently passed Bills. At the UnBox festival in New Delhi in January 2013, LEGIT tested explorations on paper using cut-outs of iconic imagery, reassembled and reshaped through collage and drawing. Participants also worked with re-arranging large sculptural boxes covered with icons representing pressing social concerns. These methods combining movement, interaction and drawing helped opinions to manifest and be visualised in storyboard-like forms.

Working closely with communities on-site to develop media works helps to bring some of the concerns of India's non- Internet audience to the 150 million Internet users. Providing footage to journalists and television media networks allows community voices to reach those viewers not found online.

Video and animation content is also presented on the LEGIT website alongside commentary and informational updates on legal developments in India, helping to connect communities with the legislative process.